agBox™: A micro-fluidic based on-line alpha, beta and gamma spectroscopy instrument

MicroLab Devices is a micro SME based in Leeds and is working with the UK's National Nuclear Laboratory to assess the feasibility of developing a new instrument capable of "taking the lab to the sample" to help test radioactive material without transporting it to a lab. The portable instrument may be used for in-line analysis of radioactive material to assess its full radioactive content by analysing alpha, beta and gamma components. This technology offers a significant advantage over the current approach as it does not require potentionally dangerous nuclear material to be transported to different labs arounf the country, resulting in faster and cheaper testing helping to impact positively on the environment, public safety and future nuclear regulation.